Developing a Toolkit for Mapping and Deliberating Values for Uplands Management (MADEVU)

Research Translation Fellowship
Many landscape decisions in contemporary upland UK become contested and some develop into conflicts, particularly when conservation stakeholders are present. There is a need for tools that can help stakeholders to develop mutual understanding and deliberate key contentious issues. This Fellowship builds on the strengths of the Group and Organisation Future of Conservation Survey (GO-FOX) to adapt it for the management of the UK uplands. The Fellowship will combine the GO-FOX tool with the latest thinking in land use conflicts research to develop the versatile MApping and DEliberating Values for Uplands management (MADEVU) toolkit. This can be used with land use stakeholders to stimulate new understanding and ways of working with the potential to resolve upland conflicts.